Resolving fingerprints of unconventional gas resources and methane-rich groundwaters in the UK

The key aim of this PhD is to identify how different geochemical methods (stable isotopes, radiocarbon content and noble gases) can be used to unequivocally identify the pollution of shallow groundwaters by methane from unconventional gas extraction in the UK.